A Game of Order Parameters

Brief description of the context of the research including potential impact
Predicting if, how and when ice crystals will form in clouds (and our own cells!) is important to atmospheric science (and cryopreservation!) and the manufacture of pharmaceuticals. Preventing crystals from nucleating is desirable instead in our brains (where aggregates of proteins can lead to neurological diseases) and for the oil industry (where water-based crystals can block pipelines). Computer modelling can, in principle, design strategies for optimal control over these processes: in fact, advanced atomistic simulation techniques are now able to calculate key properties such as crystal nucleation rates. Unfortunately, the comparison of these rates against experimental data is subject to uncertainties yet to be rigorously quantified. Specifically, the choice of the particular mathematical object we use to identify atoms as part of a crystalline nucleus (the so-called "order parameter") has a major impact. We will use formal uncertainty quantification (which form part of the core HETSYS training) to rectify this, initially using simple models - for which accurate results are available, and then moving onto scenarios of great practical importance - such as the formation of ice.
Aims and objectives
This project seeks to establish what is the uncertainty associated with the choice of a particular order parameter when computing crystal nucleation rate by means of computer simulations. Aside from quantitative results, we also aim to develop a reliable methodology that will allow us to estimate said uncertainty in a robust and reproducible fashion, so as to provide the community with a reliable tool to make sense of computationally obtained nucleation rates. In addition, we intend to move from relatively simple model systems to realistic scenarios such as the heterogeneous formation of ice, which is a hotly debated issue with countless practical reverberations across fields as diverse as atmospheric science and cryopreservation.

Novelty of the research methodology
Computing crystal nucleation rates is a challenging task for molecular simulations: as such, very little is known about the uncertainty related to these rates, and the field is presently lacking a robust approach tackle this pitfall. In this project we will leverage an extensive array of different order parameters to systematically investigate their effect on crystal nucleation rates. On top of relatively standard techniques (such as committor analysis) to probe the reliability of these order parameters, we will harness Bayesian inference to provide quantitative, unprecedented estimates of the error associated with the choice of a specific order parameter.

Alignment to EPSRC's strategies and research areas
This project fits very well within Computational and Theoretical Chemistry and Surface Science EPSRC Areas. Given the far-reaching implications of this research in the context of ice nucleation and growth, we believe the project has the potential to make a concrete impact with respect to the Healthy Nation prosperity outcome highlighted in the EPSRC strategy for the physical sciences.

Any companies or collaborators involved
The project leverages an extensive network of collaboration, some of which directly involved with the recently awarded "Crystallization in the Real World" EPSRC Program Grant, encompassing several UK institutions; Leeds, Sheffield, UCL as well as Warwick. The supervisors can both boast a large network of existing collaborations directly connected to ice and crystallization, which are bound to maximise the impact of the proposed research.

Potential impact
Impact on Students. The primary impact will be on the 50+ PhD students trained by the Centre. They will be high-quality computational scientists who can develop and implement new methods for modelling complex systems in collaboration with scientists and end-users, who are comfortable working in interdisciplinary environments, have excellent communication skills and be well prepared for a wide range of future careers. The students will tackle and disseminate results from exciting PhD projects with strong potential for direct impact. Exemplar research themes we have identified together with our industrial and international partners: (i) design of electronic devices, (ii) catalysis across scales, (iii) high-performance alloys, (iv) direct drive laser fusion, (v) future medicine exploration, (vi) smart nanofluidic interfaces, (vii) composite materials with enhanced functionality, (viii) heterogeneity of underground systems.

Impact on Industry. Students trained by HetSys will make a significant impact on UK industry as they will be ideally prepared for R&D careers to help to address the skills shortage in science and engineering. They will be in high demand for their ability to (i) work across disciplines, (ii) perform calculations that come along with error estimates, and (iii) develop well-designed software that other researchers can readily use and modify which implements novel solutions to scientific problems. More generally, incorporating error bars into models to take account of incomplete data and insufficient models could lead to significantly enhanced adoption of materials modelling in industry, reducing trial and error, and costly/time-consuming R&D procedures. The global market for simulation software is expected to more than double from now to 2022 indicating a very strong absorptive capacity for graduates. Moreover, a recent European Materials Modelling Consortium report identified a typical eight-fold return on investment for materials modelling research, leading to cost savings of 12M Euros per industrial project.

Impact on Society. Scarcity of resources and high energy requirements of traditional materials processing techniques raise ever-increasing sustainability concerns. Limitations on jet engine fuel efficiency and the difficulties of designing materials for fusion power stations reflect the social and economic cost of our incomplete knowledge of how complex heterogeneous systems behave. High costs of laboratory investigations mean that theory must aid experiment to produce new knowledge and guidance. By training students who can develop the new methodology needed to model such issues, HetSys will support society's long term need for improved materials and processes.

There will also be a direct impact locally and regionally through engagement by HetSys in outreach projects. For example we will encourage CDT students to be involved with annual 'Inspire' residential courses at Warwick for Year 11 girls, which will show what STEM subjects are like at degree level. CDT students will present highlights from projects to secondary-school pupils during these courses and also visit local schools, particularly in areas currently under-represented in the student body, in coordination with relevant professional bodies.

Impact on collaboration. Our international partners have identified the same urgent challenges for computational modelling. We will build flourishing links with research institutes abroad with long term benefit on UK research via our links to computational science networks. Shared research projects will strengthen links between academic staff and industry R&D personnel and across disciplines. The work will also lead to accessible, robust and reusable software. The Centre will achieve cross-disciplinary academic impact on the physical and materials sciences, engineering, manufacturing and mathematics communities at Warwick and beyond, and on the generation of new ideas, insights and techniques.